Pigeon Deterrence - BVision

Pigeon grazing on brassica species cause significant damages to farmers. This equates losses that run into millions of pounds per year. Current solutions include expensive nets or bird scares that are not effective. We have come up with a solution to alter the pigeon behaviour feeding on brassica plants. This is based on the pigeons mechanism to locate and consume brassicas. The research will clarify the potential of the finding and put it into a thorough test before it is commercialised.